Evaluating product effectiveness

We develop a product for wrist conditions. We want to access data on the treatment of previous wrist conditions in hospitals to demonstrate the benefits our product brings.